Teesside University and Vianet Limited KTP 24_24 R3

To develop an AI-enabled model combined with an embedded Large Language Model (LLM) to automate calibration and fault prediction associated with draught beer flow lines and to create a Data as a Service business model through enhanced analytics.